A Cultural History of the Emergence of American Exceptionalism after World War II

My proposed project entails a cultural history of the origins and growth of 'American exceptionalism'-the notion the
United States is somehow a unique nation with a special destiny to lead the world-in the American popular imagination
in the years after the Second World War. I hope to demonstrate how exceptionalism is explicitly a function of the
American rise to great power status in the post-war settlement and, crucially, to understand and historicise the exact
process whereby it subsequently became embedded in the collective American imagination. The research will be based
on analysis of popular cultural sources, primarily comic books and films, and roughly spanning chronologically from the
1930s to the 1970s. The reasons for this are twofold. Firstly, though exceptionalism has become an integral facet of
American national identity, I contend much academic literature on its origins and development is insufficiently
historicised, making it a topic ripe for re-examination from a new methodological perspective. Secondly, I am convinced
of the powerful explanatory potential of such popular cultural sources in studying the history of ideas. Decentring the
narrative away from the works of a select few, high-society intellectuals, the analysis of popular cultural sources reveals
the existence, circulation, and operation of such discourses far beyond the tight confines of elite circles and
demonstrates more powerfully their widespread, unpredictable, and transformative potential.